Generalised Freiheitssatz for surface and limit groups

The student will improve the generalized Freiheitssatz of Louder and Wilton to handle closed surface groups and, ultimately, limit groups. The surface group case should be straightforward, but it is not clear what the correct statement even is for limit groups. This work will have positive implications for understanding more concretely varieties defined over free groups.